New applications of the classical double copy

In specific circumstances, it has been found that observables in GR and other more exotic theories of gravity can be computed by taking "double copies" of corresponding observables in Yang-Mills gauge theory. The double copy has been applied perturbatively and in very specific cases exactly to scattering amplitudes and classical equations of motion, but little is understood about its mechanism or how and under what circumstances one can form general exact double copies. In 2+1 dimensions, GR is topological and propagates no dynamical degrees of freedom allowing it to be rewritten as a Chern-Simons gauge theory using its first order formalism. By examining double copies of Chern-Simons gauge fields and their associated observables it may be possible to understand more about the geometrical structure underlying the exact double copy and provide new insight into its mechanism in more complex cases. This project will examine this and other topics, aiming to broaden the scope and applicability of the double copy itself.